EMCCD Detector Development For Space Applications: From The Nancy Grace Roman Space Telescope To Future Mission Opportunities

EMCCD Detector Development For Space Applications: From The Nancy Grace Roman Space Telescope To Future Mission Opportunities